Walking interconnections: Performing conversations of sustainability

Disabled people's voices have been largely absent from the sustainability debate, and from groupings of environmental activists, due at least partly to a lack of inclusion and diversity within the environmental movement. These two communities, with their own distinct cultures exist largely in parallel to each other. At the same time, agencies responsible for emergency and environmental planning have tended to view Disabled people as only a vulnerable group, rather than a group with knowledge skills and awareness to contribute to planning. However Disabled people may have lived experiences which bestow expertise which would significantly contribute to discussions about and planning for environmental risk and for a more socially sustainable society.

Recent research (Abbot and Porter, 2012) has led us to propose that there may be a 'wisdom' (Leipoldt, 2006) drawn from lived experience, which Disabled people can contribute to the sustainability debate. Leipoldt identifies the wisdom he believes can be drawn from the disability experience, which can be summarised as: making real choices, moving beyond the rhetoric of rights to value individual choice; acknowledging limits, knowing what to accept and what is open to change; skilfully 'riding the wave', rather than seeking to control it; bearing up through committed relationships, with oneself, others and the environment; and, creativity in living, and personal transformation.

The 'Walking Interconnections: Performing conversations of sustainability' research project explores this 'wisdom' and its potential contribution to learning for a sustainable society, by developing dialogues between Disabled people and sustainability practitioners. It uses walking, story telling and arts based methods to develop dialogues between these two traditionally separated communities. Through these dialogues it seeks to understand more about different forms of resilience, and to question the valuing of self reliance over positive interdependencies, in support of the transition to a sustainable society.

The study takes a participatory action research (PAR) approach. It explores the place of mobile and arts based methods to surface embodied practices by testing an approach, using a mix of methods including arts-based and performative methods, which will enable participants to tap into and describe their expertise, and so builds a sense of agency and supports dialogue between the Disabled people and sustainability practitioners involved as co-researchers in the project.

Methodologically the research is innovative in that it is expanding the discourses/theories of walking practices by finding out how Disabled people experience walking, examining the practices of mobility and using walking, arts based methods and narrative approaches to reveal and understand the everyday lived experiences of Disabled people. While it is well established that the body (and autobiography) of the walker makes a difference to the experience of walking, critiques of walking continue to make presumptions about both the walker and the walking practices. Not least, they presume that all walkers are able bodied and walking is a bipedal and visually oriented practice. Collaborating with Disabled people and environmentalists and sustainability practitioners, our project seeks to expand the frame of walking reference, and our knowledge of walking (Keating and Porter, 2012).

We argue that it is a waste of resources to marginalise the knowledge contribution that comes from the margins of lived experience of disability, which can offer a whole new way to view our relationship with each other, the environment and the move to sustainability.

The Walking Interconnections: Performing conversations of sustainability research project will include planning agencies as partners, alongside Disabled people and environmentalists and sustainability practitioners.

Potential impact
Opportunities for Disability and Environmental activists & organisations to develop dialogue and ongoing relationships based on greater understanding of each others contribution of knowledge for a more sustainable society.
Disabled people gain respect for the value of their lived experience and its transferability
Environmentalists/sustainability practitioners recognise value of knowledge gained through lived experience/embodied practices (Disabled people's and their own)
More Disabled people become involved in Environmental organisations
Environmental organisations consider access issues (formats and venues) when recruiting, meeting and planning projects
Disability organisations enabled to make decisions that are more environmentally conscious and informed
Environmental and Disability organisations work together on shared issues and campaigns e.g. accessible public transport.

Increased awareness of issues and skills for transition to a sustainable society for all participants (professional and community) and members of participating organisations and communities, developed by sharing 'wisdom'
Contribution to thinking about what makes a sustainable society
Increased resilience through increased understanding of practices of sustainability
Better narratives of 'living well with loss', to help all to adjust to loss of an 'ideal' future, and to contemplate changes necessary for a sustainable future - making changes for sustainability will feel less frightening, and austerity focused
Decreased tendency to look for a 'technical fix', more sense that there needs to be a change in people's attitudes to our relationship to the planet and each other.

Disabled people and other co-researchers become more confident about their own knowledge gained through lived experience, they experience an increased sense of agency as a result of being supported and facilitated to identify and articulate their knowledge.
Increased self respect and sense of agency
Increased contribution to sustainability debates in their own lives, organisations and through involvement with environmental debates.

Partnerships and collaborations are developed through co-working on the project e.g. between community & academia; Disabled activists & environmentalists; community organisations & planning agencies.
More projects can be developed between project participant organisations e.g. joint energy campaigns
More involvement of participating individuals in each others projects e.g Disabled people join allotment societies and plant swops
Increase in involvement of participating academic researchers in community organisations and projects
Increase in skills and opportunities for involvement of community organisations and projects in lobbying and influencing agencies.

Potentially the whole community benefits from better informed policy and planning - particularly environmental and emergency planning - through access to Disabled people's inputs.
Increase in involvement of community organisations and projects (environmental and Disability) in agency consultations and service development
Disabled people viewed as a resource, rather than only as vulnerable group, by agency staff
Benefit for the whole community as planning is more inclusive, e.g. emergency evacuation information is not based on ableist assumptions of ablebodiedness.

The Disabled community becomes visible in City Council archives and planning resources through input into Know Your Place and other opportunities that may be identified through the project.
Planning is informed by Disabled people's input and consequently access issues are addressed better
Increased visibility of Disabled people as community members - builds on legacy of 2012 Paralympics
Fewer assumptions made about Disabled people, non disabled people are more well informed, reduction in disability hate-crime and its tolerance.